PLANT food supplements: Levels of Intake, Benefit and Risk Assessment

Technical abstract
Plant food supplements, or botanicals, have high acceptance by European consumers. Potentially, they can deliver significant health benefits, safely, and at relatively low costs. New regulations and EFSA guidance are also now in. However, concerns about safety, quality and efficacy of these products remain, and bottle-necks in risk and benefit assessments need to be solved. PlantLIBRA (PLANT food supplements: Levels of Intake, Benefit and Risk Assessment) aims to foster the safe use of food supplements containing plants or herbal extracts, by increasing science-based decision-making by regulators and food chain operators. To make informed decisions, competent authorities and food businesses need more quality-assured and accessible information and better tools (e.g., metadatabanks). PlantLIBRA is structured to develop, validate and disseminate data and methodologies for risk and benefit assessment and implement sustainable international cooperation. International cooperation, on-spot and in-language capacity building are necessary to ensure the quality of the plants imported in the EU. PlantLibra spans 4 continents and 23 partners, comprising leading academics, Small- and Medium-Sized Enterprises, industry and non-profit organizations. Through its partners it exploits the databases and methodologies of two Network of Excellences, EuroFIR and Moniqa. Plantlibra will also fill the gap in intake data by conducting harmonized field surveys in the regions of the EU and apply consumer sciences to botanicals. Existing composition and safety data will be collated into a meta-databank and new analytical data and methods will be generated. The overarching aim is to integrate diverse scientific expertise into a single “science of botanicals”. PlantLIBRA works closely with EFSA since several PlantLIBRA partners or experts are involved in the relevant EFSA Working Groups, and also plans shoulder-to-shoulder cooperation with competent authorities and stakeholders.